Understanding Galaxies in the Distant Universe

Probing the properties and nature of galaxies in the distant Universe is one of the key drivers in modern astronomy, turning back the pages in the story of our Universe. These galaxies emitted their light when the Universe was less than ten percent of its current age, and arguably a simpler base.
It is now possible to explore this epoch through direct observation, through analogy with more local sources and through comparison with numerical and theoretical predictions. This project will seek to expand and explore our knowledge of galaxies seen at early times in the history of galaxy formation.